The Flexible Wing Project: Wing-box static test validation.

Manufacturers are beginning to consider the possibilities of moving away from traditional composite material designs but need further evidence that aero-elastically tailored composite materials can: produce weight savings; introduce aerodynamic efficiency and reduce manufacturing time without incurring cost penalties.

The research will be undertaken in collaboration with the University of São Paulo, and with continued involvement from a number of industrial partners who have supplied composite materials and moulds for specimen manufacture, including a leading Brazilian airframe manufacturer with whom a research article is planned, describing the development of an aero-elastically tailored wing. These collaborations were established during a preliminary study under the Newton Research Collaboration Programme (NRCP1516/4/50) - The Flexible Wing Project: Advanced Tailoring Strategies for Laminated Composite Materials. A key aspect of the preliminary study involved the development of a special class of laminate, possessing Extension-Shearing Bending-Twisting coupling, necessary for optimised passive-adaptive flexible wing-box structures.

The possibility of achieving a measurable drag reduction in cruise flight, without the cost or reliability issues associated with active control mechanisms, is of significant interest for achieving increased fuel burn efficiency, and for meeting future emissions targets. The introduction of passive Bending-Twisting coupling at the wing-box level has been demonstrated through laminate level tailoring of Extension-Shearing coupled skins, and new results have revealed a vast laminate design space with Extension-Shearing that can be maximised without the unfavourable strength reduction associated with off-axis alignment of the principal fibre reinforcement, which prior to this research was the only know technique for introducing the required mechanical coupling behaviour.

The second stage of the Flexible Wing Project, and the subject of the current proposal, is a due diligence study, to ensure that the strength requirements for safe operation during wind tunnel testing are achieved.
Simulations will be performed to assess the effect of imposing standard manufacturing constraints, such as ply percentages, ply contiguity and ply orientations on the laminate skin panels, as well as unconventional laminate designs, which will possess extension-shearing coupling. However, the associated manufacturing uncertainties are difficult to capture through simulation alone, hence static tests will also be performed to demonstrate that stiffness and strength characteristics are met prior to wind-tunnel testing. The second stage of the Flexible wing project therefore involves the design, manufacture and test of a technology demonstrator, which will be flown in a wind tunnel in a third and final stage of the Flexible Wing Project.

Potential impact
The impact of the Flexible Wing Project will ultimately be measured by the sum of each of the THREE STAGES, of which this proposal is the second of the three.

The latest research on the application of lightweight materials in reducing aircraft fuel burn indicates that if the average empty weight of an aircraft could be reduced by 10%, the fuel burn would be reduced by 7%. However, if this weight saving could be traded for increased wing aspect ratio, and the aerodynamic efficiency (though a decrease in the lift-induced drag) that this brings, the fuel saving would be leveraged by a factor of 2 to 3, i.e., to between 14 and 22%. Indeed, aircraft weight per passenger has remained relatively constant, despite weight savings from the increasing use of composite materials; indicating that the weight savings have indeed been traded for increased aerodynamic efficiency.

Wind tunnel specimens continue to be dominated by in-flexible, or rigid, structures. The aerodynamic performance of a wing profile is therefore decoupled from the elastic structural response. High aspect ratio wings are however inherently flexible structures and therefore fluid-structure interaction behaviour must be assessed, especially where tailored mechanical (bending-twisting) behaviour has been introduced. High fidelity commercial codes for coupled fluid-structure interaction simulation are only now becoming available; hence the requirement for open source experimental data for benchmark simulations will be timely.

The emergence of thin ply material, consisting of uni-directional material, non-crimp fabrics (with two or more layers of uni-directional material stitched through their thickness) or woven cloth with very low crimp, using spread tow manufacturing technology, introduces a game changing opportunity; not only do these materials bring design flexibilities found only in thick laminate construction into the thin laminate domain, but the design rules for traditional uni-directional materials are no longer generally applicable. The design space of these novel laminates, with thin-ply material architectures, were derived algorithmically in STAGE 1 of the Flexible Wing Project, identifying the properties necessary to develop the desired mechanical coupling behaviour, including immunity to thermal warping distortion, i.e., thermal coupling behaviour, that generally occurs after a high temperature curing process.

Recent research has led to the development of a series of databases containing laminate configuration with specific mechanical coupling characteristics , producing tapered designs , and accounting for ply percentages and/or ply contiguity constraints .

Thickness tapering across the entire wing requires a more considered approach than adopted in the general literature, which accounts almost exclusively for short ramps or pad ups, and ignores the effect of thermo-mechanical coupling in the tapered region. Aero-elastic tailoring of composite laminates with tapered thickness adds further complexity, and has not yet been considered in detail in the literature.

Scaled flexible wind-tunnel models present a manufacturing challenge. The semi-monocoque wing-box profile must be constructed in parts when the filament winding process cannot be adopted, as is the case for passive-adaptive wing designs. However, the necessary construction joints in the wing-box become sites of aerodynamic disturbance, which will significantly affect the drag measurements in wind tunnel tests of STAGE 3. To achieve an aerodynamically smooth surface profile, mitigating the effects of construction joints, a novel approach is proposed, using the concept of a thin-ply preform, involving termination of angle plies around the leading edge of the wing-box profile, to meet the requirement for different ply orientations in the top and bottom surfaces.